Pasts, presents and futures of hospitality workers: The effects of Covid-19 on the front of house tipped server.

The aim of this research is to investigate the experience of tipped serving employees in the bar/restaurant industry; before, during, and in the wake of the COVID-19 outbreak, following the closure of food outlets that began in March of 2020. The purpose of this study is to gain a better understanding of the past and present experience of the tipped serving job and future expectations from a worker's perspective. Also, I will investigate the importance of tips to household budgets and the experience of workers when they do and don't earn them. This research will fill a substantial gap in knowledge, pulling together debates from the sociologies of employment, moral economy (Holmwood,2017) including gifting, power relations, and financial insecurity (Warren, 2015).